Particle detective : a citizen science project for the Large Hadron Collider

Citizen Science allows you, whoever you may be, to engage directly in the scientific process itself.

This project is allows you to analyse the data from the Large Hadron Collider, and to identify features which may be indicative of particles or processes not yet known to science. By studying images of collisions from the ATLAS experiment you can observe the debris from the collisions, and search for long-lived particles which may (or may not) be being produced in the High Energy Collisions at the LHC.

The project is being run in conjunction with the "Zooiverse" citizen science alliance, which already has a user base of more than a million users.

This fellowship allow Prof Barr, a researcher working on the ATLAS experiment at the LHC, to help with the design, implementation, release and evaluation of this, the first Large Hadron Collider citizen science project.